Automated synthesis, data science, AI, and Bayesian approaches for the stereochemical assignment of natural products

Determining the stereochemistry of natural products remains a significant challenge in structural elucidation. Conformationally flexible systems are particularly challenging and often require incredibly time-consuming methods such as X-ray crystallography or total synthesis. While J-based configurational analysis offers a solution, it requires the meticulous measurement of NMR parameters which is often labour-intensive and their interpretation error-prone.1,2

To simplify stereochemical analysis and overcome these limitations, we have developed an approach that integrates data science and machine learning to analyse high-dimensional relationships within experimental NMR data. This method enables accurate relative stereochemical assignment for flexible moieties prevalent in polyketide natural products, including 1,3-hydroxymethyl, dimethyl, and diol systems, with proof-of-concept extensions to 1,2- and 1,4-systems. Our approach has been validated on experimental data of compounds with known stereochemistry. We apply this approach to the Copepodamide family of marine natural products.3

1. N. Matsumori, D. Kaneno, M. Murata, H. Nakamura and K. Tachibana, J. Org. Chem., 1999, 64(3), 866
2. T. Suyama, W. Gerwick, K. McPhail, Bioorg. Med. Chem., 2011, 19(22), 6675
3. E. Selander, J. Kubanek, M. Hamberg, H. Pavia, Proc. Nat. Acad. Sci., 2015, 112(20), 6395